Geschichte und Erinnerung: The Lost Narratives of the Indian Legion

In 1944, Subhas Chandra Bose, a prominent Indian freedom fighter and political leader, raised
a military unit consisting of Indian prisoners of war and assigned it to the Waffen-SS in
Germany to facilitate India's independence struggle against the British Raj. This military unit
was named 'The Indian Legion', or more commonly in the East, the 'Azad Hind Fauj'.
My proposed research focuses on the documents (diaries, letters, correspondences,
pictures, etc.) of Indian soldiers from the Indian Legion who fought in Europe during World
War II. I aim to carry out this project from the theoretical perspective of memory studies.
Recent developments in memory studies suggest that memory can no longer be confined to the
national paradigm espoused by Pierre Nora and Jan and Aleida Assmann, but instead can and
should be explored in a range of other ways, e.g. through gender, religion, and ideology. My
research will approach the historical accounts of the Indian Legion through the notions of time
which are central to the debates on memory in culture or literature.